Mobile Solar Generator with Modular Battery Capsules for Affordable and Flexible Energy Use (MobACE)

**MobACE: Mobile Optimised Solar Generator and Energy Management System for Sustainable Power Solutions in Nigeria**

In an ambitious and transformative initiative, Sleekabyte and Citibim unveil "MobACE" - a groundbreaking project designed to revolutionise renewable energy access in Nigeria. The innovative project harnesses solar energy over fossil fuel. With timeline from June 2024 to March 2025, this venture is set to redefine sustainable energy solutions.

At the heart of MobACE lies the Optimised Mobile Solar-Generator (OMSG), an innovative engineering system. This portable generator integrates a suite of advanced technologies, including foldable solar panels with a 180-degree tilt mechanism and solar intensity sensors. These features ensure maximum solar energy capture, optimising power output and efficiency.

Complementing the OMSG are the Rechargeable-Battery-Capsule-Energy-Banks (ReBCEB). These high-capacity, removable battery capsules are designed for efficiency, safety, and longevity. They offer a practical and eco-friendly power solution, especially beneficial to small business owners, home-based professionals, and students. The genius of ReBCEB lies in its adaptability and portability, providing renewable energy solutions for various applications.

A key component of this project is the development of the MobACE Energy Management System (MobACE-EMS). This innovative digital platform is set to revolutionise energy management. It offers comprehensive tracking and optimisation of energy generation, storage, and distribution. Not only does it facilitate efficient energy use, but it also enhances the longevity of the battery capsules. The system ensures that end-users and merchants can maximise the benefits of MobACE, fostering a sustainable energy ecosystem.

Engagement with local communities, Micro, Small and Medium-sized Enterprises, and regulatory bodies forms a cornerstone of this project. These interactions will help gather crucial data on usage patterns and market needs, shaping an effective project delivery framework. The project also aligns with Sleekabyte's and Citibim's commitment to a clean circular economy, leveraging their expertise in hardware design, solar system management, and digital technology.

MobACE is much more than a project; it's a pivotal shift towards a sustainable and brighter future in Nigeria. This initiative uniquely blends cutting-edge technology with environmental responsibility and strategic market insight. It stands as a promising solution in the journey towards renewable energy, poised to make a significant impact in the realm of sustainable power solutions.